Safe4 Information Management Ltd

Safe4 offers a new way to communicate with your clients efficiently and without risking the security of important documents. Using Safe4 enables business owners to manage critical document communication processes more securely, at lower cost and with more benefits for their clients.If you are an accountant or solicitor, there are ways in which you can quickly implement Safe4 and add value to your business and your relationship with your client.We offers the capability for a business to securely deliver the most critical documents to a client, instantly over the internet, and allow the client internet access to such documents without compromising the business’s mission critical systems and databases. It improves client communication, saves cost and improves security.